Centre for Cognitive Ageing & Cognitive Epidemiology

In 2008 we formed the Centre for Cognitive Ageing and Cognitive Epidemiology (CCACE) at the University of Edinburgh. This brought together a diverse range of scientists-epidemiologists, psychologists, geriatricians, clinical and basic neuroscientists, geneticists, statisticians, sociologists-to study how the brain and the body influence each other across the human life course and between generations. This application describes how CCACE enhanced this important research, and our plans for the next five years.

The Centre brought a step change in our scientific achievements, our training of young scientists, and the communication of our research to wider, non-scientific groups. In science, we made achievements in four areas. (1) Our discoveries made us the leading international centre for the study of how intelligence from youth influences physical health, wellbeing, mental illness and mortality later in life (cognitive epidemiology). (2) In our large groups of older people on whom there were measures of intelligence from youth we made discoveries about genetic, lifestyle, brain structure and other contributions to the ageing of thinking (cognitive) skills that put us at the forefront internationally. Our discoveries on how diabetes affects thinking skills are based on one of the largest studies. (3) Our work uses theories of how the brain works to explore ageing effects on important specific thinking skills. This led to our devising tests for the early detection of dementia. (4) Our scientists working on the biological mechanisms of cognitive decline have made discoveries in human and animal studies that revealed likely biological routes for the amelioration of cognitive ageing. The Centre's presence brought new collaborators, gave us the capability to lead new cohorts and international consortia, and brought in a new Alzheimer Research Centre.

The Centre brought a step change in the training of young scientists. The thriving mix of successful scientists working together has built up a community of PhD students concentrating on our aims. Many who are not funded by the Centre have come under our umbrella, adding value. We are meeting a need for the training of clinical scientists in our areas. The Centre has also been responsible for a step change in knowledge exchange. Our work with lay people, policy makers, artists, and business has brought our science out of the office and laboratory, creating awareness, new art, and products, and influencing policy.

In the next five years the University of Edinburgh is generously supporting the Centre by funding a substantial amount of what originally came from LLHW funding. In research training, our vision is to mentor young scientists from the end of their PhDs and helpi them to develop into independent scientists in cognitive ageing and cognitive epidemiology to meet these important needs. In our four research Groups' fields we highlight the key areas in which we aim to make discoveries. Here, we mention a few. We are expanding our cognitive epidemiology work to examine how personality and thinking skills affect later health and illness. We shall conduct large-scale new genetic work in our cohorts of older people to find out how people's environments affect how their genes switch on and off and thereby affect thinking skills and other aspects of ageing. We shall conduct unusually large longitudinal studies to examine the parallel changes in brain scans and thinking skills, and the changes in cognition over 10 years in people with type 2 diabetes. We shall delve into specific thinking processes to find the precise sets of problems that best characterise various forms of normal and illness-based cognitive ageing. We shall undertake parallel human and animal work to investigate the importance and nature of changes in small blood vessels for brain health and thinking skills. We have an ambitious strategy for an expanded and more formalised programme of knowledge exchange.

Technical abstract
The Centre will: (1) elucidate the routes to the vulnerable ageing brain; (2) find mechanisms by which lower cognitive ability makes the body vulnerable to ill health; (3) provide an outstanding environment for interdisciplinary research training.

In research training:
Mentor a new cohort of post-doctoral scientists.
Expand our cohort of interdisciplinary PhD students.
Expand our training of medical scientists.

In cognitive epidemiology:
Expand it to include non-cognitive traits.
Conduct individual participant meta-analyses.
Use new datasets to test mechanistic hypotheses.

In cohort work on cognitive ageing:
Expand work on the Lothian Birth Cohorts and Edinburgh type 2 Diabetes Study.
Test genetic and environmental influences on cognitive change from childhood to old age and in old age.
Test determinants of cognitive change across 10 years in type 2 diabetes.
Conduct longitudinal genome-wide methylation studies.
Conduct genome-wide expression studies.
Test associations between the human brain connectome and cognitive functions.
Lead international consortia on GWAS, exome chip, and methylation studies of cognition, novel brain imaging and other phenotypes.

In experimental work on cognitive ageing:
Complete regulatory approval for Alzheimer diagnostic tests.
Use brain imaging to explore why some cognitive functions are preserved with age.
Identify cognitive signatures that identify those likely to convert to dementia.
Explore the relationship between the design and use of digital memory systems and our research on age-impaired forgetting and multitasking.

In mechanisms of cognitive ageing:
Investigate how stress and glucocorticoids influence cognitive ageing and test therapeutic strategies.
In cerebral small vessel disease test the importance of vascular integrity, inflammation and oxidative stress for ageing brain integrity.
Understand how brain injury occurring in the context of acute systemic illness can alter cognitive decline.

Potential impact
We described above that a wide range of academics benefit from our research. Our research on the determinants of cognitive ageing and the factors that promote bodily health through life are of very wide public and professional interest. The non-academic beneficiaries of this work will be older people, care providers, the wider general public, public health providers, policy makers, third sector organisations, and business. Of those organisations mentioned in the guidance notes, our work already appears in Science Museums in London and Glasgow and we are in regular contact with the charity Age Uk with whom we have a joint Knowledge Exchange programme.

Our research, coupled with our knowledge exchange strategy, will enable older people to understand what happens to cognitive abilities with increasing age, learn which potentially preventable factors affect brain health and cognitive function, benefit from more accurate diagnosis of Alzheimer's disease or delirium, and, for example, from information about ways to compensate for some of the effects of dementia by not undertaking certain forms of dual tasking. Our research will also benefit those who care for people with dementia; for instance, advice about the difficulties such patients have with carrying out more than one mental task simultaneously.

As regards public health providers, our research has the potential to lead to interventions to ameliorate age-related cognitive decline and provide clinical benefits through the development of methods for more accurate diagnosis of dementia or delirium. For third sector organisations, our research will provide benefits in terms of the advice and support they can offer to older people who are concerned about cognitive ageing and brain health. We have already provided this to Age UK for its widely-distributed book on Ageing Well.

CCACE members and core staff have a strong track record of engagement with policy makers. Our research will provide benefits to policy audiences at a national (UK and Scottish) government level and also NHS and local councils. This has and will continue to be in the form of research evidence about the effects of cognitive ageing, the importance of maintaining brain health, the life-long nature of ageing, earlier and accurate diagnosis of dementia (or otherwise), and ways in which cognitive decline might be ameliorated or delayed-all of crucial importance at a time of rapid population ageing. The commercial sector will benefit from our research because it involves the development of diagnostic tools as well as, for instance, guidelines for the care of individuals by private care organisations. All these beneficiaries are likely to benefit from our research within 1 to 5 years.

Our work with artists has benefited both that community and also the people who have come to see the science-art projects we have engaged in. Artist Linda Fleming produced an exhibition (shown at InSpace in Edinburgh and Hancock Gallery in Newcastle) that explored the association between cognitive and bodily health in the Lothian Birth Cohort 1936. We currently have renowned portrait artist Fionna Carlisle creating portraits of scientists and participants in our ageing cohorts to explore ageing. We have writer Ann Lingard creating life narratives of the scientists and participants of our Lothian Birth Cohorts. We have hosted and created three theatre productions to explore cognitive ageing. We have two grant applications in for more science-art projects. We plan more high-quality artistic joint projects to achieve awareness of our research issues.

For staff and research students working in the Centre, we ensure that they have multidisciplinary training. This makes them especially well prepared for an independent research career. They benefit from working in an area of such growing public importance, and in a Centre which works hard to create the best and widest awareness and understanding of our research.